Obesity prevention in the UK: Generating empirical psychological and behavioural evidence to support public health policy progress

This PhD studentship will answer novel questions about the psychological and behavioural
processes that determine how and why both food marketing and the out of home food sector
contribute to overeating and obesity. In doing so, it will inform public health policy developments
and shape UK Government strategies to reduce obesity. This project will involve four main empirical research studies, two addressing the psychology of consumer behaviour in the out of home food sector and two addressing the impact of food marketing on eating and eating-related behaviours. Across the four studies we will also consider the role of inequalities by recruiting participants from across the socioeconomic (SES) spectrum.